Advanced Mineral-Bioactive Complex for Skin Barrier Optimisation for Psoriasis-Prone Skin

Sensitive psoriasis is a challenging form of psoriasis that affects skin folds, making it difficult to treat. Of the 30million psoriasis sufferers worldwide, 3-7% have sensitive psoriasis. While there are several treatment options available, they often have limitations and side-effects, with 70% of patients reporting a major negative effect of their quality of life, 50% developing resistance to treatments, and 35% reporting higher rates of intimacy issues.

Gran Lab are developing GL-1 Mineral Complex Pro, a novel steroid-free topical formulation which outperforms conventional hydrocortisone treatments and demonstrated non-corrosive, non-irritant, anti-oxidant, anti-inflammatory properties.

Central to Gran Lab's ethos is equity of access to diverse skin types. People of colour face 52% higher misdiagnosis rates for psoriasis, and subsequently poorer or inadequate treatment regimens. Studies for GL-1 have purposefully accommodated a range of skin types, colours and textures to ensure outcomes are equally applicable to all communities.